Elastomer Fine Bubble Diffuser Project

Elastomer Engineering Ltd was founded in 1966 and has unrivalled experience in the design
and production of high quality rubber mouldings, rubber-to-metal bondings and rubber-textile
components. We have assisted in the development of innovative products that we have
subsequently supplied to major customers, including the MOD, BICC (Pirelli), Pilkington,
Schlumberger, Teledyne, the Weir Group and Westland Helicopters.
The aim of this project is to develop the most technologically advanced fine bubble diffuser
for the treatment of sewage wastewater at a price that is competitive with similar but often
poorly performing products. Fine bubble diffusers deliver a stream of air bubbles to sewage
wastewater collected in large tanks or allowed to flow slowly along channels, enabling
aerobic bacteria to break down the toxic impurities present so that the purified and oxygenated
effluent may be returned to the environment.
There are many varieties of commercially available rubber/plastic fine bubble diffusers and
their simple design belies the very important scientific parameters that determine their
efficiency and working life. Large urban wastewater treatment plants typically require around
15,000 diffusers and unit costs are naturally of prime consideration when selecting equipment.
However, less consideration seems to have been given to energy efficiency and extended
product life. We have noted many instances of appalling basic design and the use of
unsuitable materials with little attention being given to the essential distribution of bubbles as
they rise through the wastewater being treated. There is firm evidence that in many cases the
inferior quality of the rubber diaphragm contributes to early failure and consequent higher
costs.
Elastomer aim to develop diffusers that offer significantly improved performance combined
with greater longevity. This will result in lower operating costs as well as reducing the
amount of energy consumed.